Bringing ‘norms’ back home: Troop Contributing Countries and their domestic engagement with UN peacekeeping norms

This project examines why, and in what ways, military institutions in troop-contributing countries (TCCs) socialise and comply with UN peacekeeping norms. It will assess the incentives and challenges associated with norm compliance in policy and practice from the vantagepoint of domestic military institutions. The insights will help inform policies, standards, and monitoring mechanisms for effective compliance with such norms, ultimately contributing to both the effectiveness of UN peacekeeping operations and promoting inclusive military cultures in TCCs.

The UN invests significant resources to ensure that peacekeepers from Troop Contributing Countries (TCCs) for peacekeeping operations comply with liberal norms such as human rights, gender mainstreaming, and the rule of law by setting guidelines and standards, training requirements and vetting. These liberal norms form the ideological basis of UN peace operations and compliance with these norms is central to the UN’s objectives, including, regulating the conduct of peacekeepers, compliance with international law, and enhancing the legitimacy and effectiveness of peacekeeping missions. Beyond shaping the conduct of individual soldiers, engagement with such norms creates incentives for military institutions in TCCs bringing international legitimacy, opportunities for continued deployment to UN missions, and other political, and economic benefits accompanying peacekeeping deployments.
While extant scholarship in International Relations have offered significant insights on norms compliance by individual peacekeepers during deployments in host countries, we know little about how military institutions in TCCs engage with and integrate liberal norms in their legal and policy frameworks and everyday practices. This is despite a large body of comparative work acknowledging the correlation between domestic military cultures of TCCs (before deployment) and the adherence to norms such as human rights by peacekeepers in host countries (during deployment). Discussions on the compliance and diffusion of liberal norms by the UN peacekeeping operations are irrelevant if we do not know whether and how TCCs internalise them domestically. The project addresses this gap by asking how do military institutions (military and the Ministry of Defence) of TCCs navigate, socialise and comply with liberal norms advanced by the UN peacekeeping department in their domestic legal and institutional frameworks?
In answering this question, the project will investigate the changes that have been adopted by military institutions in TCCs in their everyday practices in recruitment, training, management and deployment of soldiers to comply with the UN’s normative push on gender mainstreaming, human rights, and the rule of law. It will assess the incentives and challenges associated with norm compliance in policy and practice from the vantagepoint of military institutions in TCCs. Finally, it will offer an analysis and explanation for why some liberal norms are better adopted or complied with by the TCCs than others.
Empirically, the project focuses on India, Nepal, and Bangladesh, which consistently feature as the highest TCCs, providing for 27.7% of the total peacekeeping troops as of January 2025. While South Asian states have historically been the largest contributors to UN peace missions globally, much of the evidence on peacekeeping research has been informed by the scholarship on Africa. The project focuses on the three norms whose violations have recently been highlighted in the scholarship, including, human rights, gender mainstreaming, and rule of law.